Trust and Trustworthiness in Inbalanced Markets.

The research will use game-theoretic techniques and controlled economic experiments to examine how different mechanism designs impact on price, quality and efficiency outcomes in imbalanced market interactions. Our novel contribution will be to incorporate contract flexibility into a procurement model, using a strategic retention mechanism that captures the mutual moral hazard aspect inherent in supply chain settings. Retention provisions, typically a percentage of the contract price withheld from the agent by a principal, are common in industries such as construction. They act as an incomplete security structure to mitigate the risk that supplier performance fails to reach the required quality standard, due for example to uncertainty over project costs.
Buyers that specify retentions in accordance with an exogenous sector norm may prevent a total collapse in market efficiency, which can emerge when suppliers compete based exclusively on price. A trade-off arises, however, if the ensuing vulnerability to principal moral hazard gives rise to reduced supplier competitiveness. In buyer-determined markets, where equilibria already exist in which quality is endogenous to the contractual price, a market retention norm might augment efficiency gains via an increase in buyer trust. Endogenously determined contractual retentions, on the other hand, have the potential to unleash a cascade of mistrust in the market. Extensions to the model include shifts in the balance of market power, the effect of stochastic shocks to supplier quality on buyer trustworthiness and the effectiveness of emerging contractual financing structures (such as loan-based crowdfunding) in sustaining high performance under moral hazard.
The research aims to highlight a latent contractual area in which incumbents might exploit their market power to prohibit innovative new firms from entering the marketplace. Findings will be pertinent to improving procurement process design. A recent review and consultation into retention repayment malpractices by the UK Department for Business, Energy and Industrial Strategy suggests frequent unjustified non-repayment and partial repayment by clients to contractors. Retentions then act as a financial constraint for suppliers, particularly small and medium-sized enterprises, with negative implications for economic competitiveness. Analysis of principal-agent behaviour finds further application in a range of market settings involving scarcity and moral hazard, including credit, insurance and long-term private rental markets.